Digging into sand: New territories in the making

Sand is all around us: it is used to make glass, concrete, asphalt, and computer chips, and yet its trade is invisible in environmental laws and policy. The networks comprising the trade are unknown, and the impacts of the vast extraction of sand from the ocean floor and riverbeds are under-researched. The scale of extraction is immense. After water, the highest volume of raw material used on earth is sand and gravel. Sand is mined at the fastest rates of extraction such that the annual world consumption of sand exceeds the amount of sediment carried by the world's rivers by two-fold. Much of this extraction is for the production of cement used to make concrete for rapidly growing cities. The global industry is valued at US$70 billion-dollars (£54 billion) and shows no signs of slowing: between 2011 and 2013 China used more concrete than the US did in the entire 20th century. The impacts of sand mining will be accentuated by climate change as rising sea levels further erode coastlines. In spite of the scale of the trade and its negative impacts on coastal ecologies, sand mining has received far less academic and activist attention than other resource grabs, like land grabbing. There is no global data on sand mining and there is limited collaboration or coordination between the scientific community and industry in regard to managing the environmental impacts of sand mining. There is also an associated dearth of international law governing the conditions of extraction and trade. The discrepancy between the magnitude of sand mining and global monitoring, public awareness, and action means that this is a major emerging issue that needs in-depth research.

The core intellectual aim of this programme of research is to make sand grabbing and its associated issues visible through an investigation of its particular geographies of how and where it takes place and its effects on ecologies and livelihoods. This research 'follows the sand', starting with extraction points in the Asia Pacific that supply the world's largest importer of sand, Singapore. It considers the ways that different materials, social relations, technologies, and discourses have to be pulled together to make sand a resource that can be extracted and traded. The research objectives driving this study are designed to contribute to theoretical debates, activist work, and policy by constructing a political ecology of sand extraction; building the evidence base through new empirical knowledge; and analysing the different legal arrangements surrounding the mining and trade of sand.

A key output of the research will be an online database and mapping tool to visualize and track where sand is being mined, both legally and illegally, and to trace how sand moves from extraction points through global commodity chains. Building on my 14 years' experience in Southeast Asia as a researcher and development practitioner, I take key sand mining hotspots in the region, inclusive of Cambodia, Indonesia, Malaysia, and Vietnam, as my starting points for generating data via mixed methods. The research is built around co-production with civil society. Collaboration with local organizations across the study sites will better position this research to produce qualitative and quantitative information that can be used to enhance environmental governance. To help overcome barriers to access, data will be collected through grounded research by myself and Post-doctoral Research Assistants, in-country Research Assistants, citizen science techniques, and by collecting geo-referenced data. Guided by a coordinated methodology, this assemblage will probe patterns of extraction from multiple vantage points to make what is hidden visible. A series of papers will be submitted to top-tier journals for studies of resource grabs, resource geographies, and environmental justice. Policy briefs for each of the four studied countries and a short synthesis report will inform policy-influencers of key findings.

Potential impact
This project actively carves out a new research field, laying bare a very important global problem. Beneficiaries include national governments and their ministries (e.g. ministries of environment, mining, land management, etc.); international and regional intergovernmental organizations (e.g. UNEP and ASEAN); sub-national governing authorities; transnational companies that trade in sand; local communities dependent on aquatic resources to secure their livelihoods; non-governmental organizations, campaigners, and civil society; and the media. Because sand extraction is only recently receiving sustained attention from environmental campaigners, researchers, and media, a significant outcome from the scoping study done in Year 1 will be to better-identify and target users to engage with over the life-cycle of this project.

We currently lack a sustained analysis of the dynamics and consequences of sand extraction and thus beneficiaries of this research will gain new knowledge of the local impacts of sand extraction: how it affects ecologies, social relations, livelihoods and struggles for resources. This multi-scalar project will generate large-scale analysis using qualitative, quantitative and spatial data to understand and document where legal and illegal sand mining takes place and how different legal frameworks influence sand's extraction, trade, and its eventual uses. The project will also document how sand moves from extraction points through global commodity chains and explore, for the first time, the possibilities and potential to trace the provenance of sand used in mega-construction projects. The project gives particular attention to the legal geographies of extraction in order to develop insights for the development of legal frameworks and policy approaches to support the proper regulation and conduct of the global sand industry.

The scope of this project, starting with four Southeast Asian countries known to be sand mining hotspots in Years 1-4, has the potential to reveal how sand mining shapes regional economies, urban trajectories and the creation of new territory through land reclamation elsewhere. These findings will allow for consideration of the implications of sand mining for sustainable development in the Pacific region and beyond. The project will create an online database and mapping platform and a series of policy briefs, with the aim of fostering a regional dialogue around sand extraction and urbanization in order to influence future policies to govern how sand is extracted and traded.